Written Disfluencies and Nonliteral Meaning Interpretation in Natural Language Processing

Over the past few years, there has been growing interest in incorporating disfluencies into language processing and generation studies. Yet, language models (LMs) still struggle with disfluencies, particularly when nonliteral meaning such as idioms, metaphors, or sarcasm is involved. One likely reason is the continued emphasis on spoken disfluencies, while written disfluencies remain underexplored in computational approaches to language understanding. My doctoral research is the first to study written disfluencies, in the form of fillers like um, in a computational psycholinguistic framework combining controlled behavioral and modeling experiments. We began by analyzing written disfluencies in a large corpus of Twitter data, establishing usage patterns and readers' judgements and prompting our experimental investigations. Over the course of the project, we conducted a series of studies using psycholinguistic methods and language model evaluations to test
whether disfluencies cue nonliteral or sarcastic meaning.
In addition to expanding an earlier self-paced reading study, we ran an eye-tracking experiment, a cloze completion task, a masked
language modeling task with BERTweet, and a causal language modeling task using the Llama family. We also designed a human
evaluation study using the same materials, allowing for direct comparison between human and model performance across tasks.
While our results consistently show that fluency and meaning independently affect human and model behavior, they also reveal a
crucial insight: different task types (reading, prediction, and judgment) yield distinct patterns even when outcomes appear
seemingly similar. These differences are key to understanding how humans process disfluent and nonliteral language depending on
cognitive demands. They also expose the limits of current language models in adapting to such variation.
This work concludes my Ph.D. and offers a novel contribution to both psycholinguistics and NLP. By addressing both the human and
machine sides of language processing through controlled experiments, it opens new directions for building models that handle
disfluent, nuanced, and conversational language more robustly, an essential step toward more humanlike interaction in AI, NLP,
and HCI.
While the scope of the project was necessarily constrained by experimental design and model selection, it sets the stage for
further research on broader forms of disfluency, different nonliteral phenomena, interactive and multimodal experimental designs
(such as dialogue-based setups), and cross-linguistic patterns. Future work can also explore more interactive or context-aware
modeling approaches to better capture how disfluency functions in natural dialogue.